SuperNEMO Design Study: 3 Month Grant

Neutrinos are one of the fundamental particles that make up the universe and are least understood. They are similar to electrons but do not have any electric charge. It was recently discovered that neutrinos are not massless but have a very small mass. Super-NEMO is one of several planned future experiments to investigate the nature of the neutrino and, in particular, whether a neutrino is the same as its antiparticle or not.